Spirit of the Gothic: Romantic Medievalism in Early Modern German Architecture

Within the history of architecture, what is the relation between early twentieth-century German modernism and late
nineteenth-century German Romanticism? In keeping with a revisionist account of the Bauhaus promulgated after World
War II by key figures such as Walter Gropius, founder of the Weimar Bauhaus and later Chair of the Department of
Architecture at Harvard, and despite some recent countervailing scholarship, many leading critics of architectural design
and studio tutors still today tend to present modernism in general and the Bauhaus in particular as emerging without
precedent. If they do look for parallels in earlier traditions, they typically interpret modernism as a stripped-down version
of classicism, maintaining its proportions but removing ornament, in keeping with the influence of 20th-c. architectural
historian Colin Rowe and his former students at Cornell. What I plan to argue, by contrast, is that German modernism
emerges organically out of earlier German Romanticism and Expressionism. Despite Gropius's and others' mid-century
disavowals, as they sought to associate themselves with the new and very different International Style, the Bauhaus
began in Weimar as in effect a second Gothic revival. Understanding in what sense, however, the early Bauhaus sought
to revive 'the spirit of the Gothic' requires first understanding what the Gothic as a category had come to mean in
German thought about aesthetics in the first three decades of the twentieth century.